Celltrac Pro

Celltrac ProA programmable 12 Channel Cell counter used for manual cell counts in: Haematology/Andrology laboratories world wide. Celltrac Pro is designed to calculate, display & record the differential counts of up to 50 patients, plus the ability to record patient ID's, with data output via USB/Bluetooth connection. Catering for the ever increasing demands of the modern laboratory & regulatory controls.